Bioclad - Development of an innovative, carbon-neutral, passive green wall solution that leverages the unique properties of moss for superior air pollution absorption

Development of a modular, robust, green wall system with passive operation, requiring no mains water or power for its irrigation and novel wind harvesting design, whilst delivering industry-leading pollution absorption through the unique biostructure and properties of identified moss species.